Combining synthesis and industrial biotechnology for high-throughput biomaterials functionalisation

The UK's aging population needs cheaper biomedical materials with improved performance. However, new robust chemical and biotechnological processes for surface functionalization are urgently needed to create these biomaterials. This project is an exciting opportunity to bring together the latest developments in chemical synthesis and enzymatic catalysis, creating new technologies that will allow the creation of advanced functionalized biomaterials for applications in healthcare. Building upon our ongoing work, high-throughput methods for the glycosylation of nanostructured biomaterials, such as liposomes (for drug delivery), cell culture scaffolds (for regenerative medicine) and wound dressings (for chronic wounds) will be investigated. Beyond the fundamental science that will be discovered during these studies, this new methodology will enable manufacturers to create tailored high-quality products for different healthcare markets.